Basketball's cultural value and contribution to national sport heritage

Established in 2016, the National Basketball Heritage Archive and Study Centre (NBHASC) is a new contributor to the country's sport heritage landscape. Reflecting the sport's approximately 120-year history within the UK and its strong supporter base, the NBHASC serves as the key repository for a raft of social and cultural artefacts associated with the sport and its followers. The project examines the collections and the organisational operation of the NBHASC, based at The Hive in Worcester. Unlike other sports in the UK, basketball originated from abroad and its development, histories, and cultural reference points have been influenced by its international (specifically American) origins. Transnational influences and exchange have shaped the sport's organisational structures, participant demographics, fan culture and the production of heritage artefacts. As a tool for social development, basketball plays a discernible role in the lives of many young people, including those within Black, Migrant and Ethnic populations. Basketball is now ranked the second most popular sport in the UK among the 11-15-year-old demographic. The project will reflect upon the key aims of the NBHASC to 1) promote the contents of the collection to demonstrate basketball's cultural and social value; and, 2) To develop and encourage activity that engages members of the basketball community and wider public with the sport's histories and heritage.